E-STOR Data Validator

Connected Energy(CE) has developed world leading E-STOR energy storage systems (utilising 2nd life EV batteries) and new business models to exploit this technology.

The low cost of degradation (as well as capital cost) is a key differentiator and benefit of employing 2nd life EV batteries in stationary storage applications.

This project seeks to develop performance data to better understand and control degradation thereby enabling 2nd life systems to be deployed in instances unsuited to new batteries where degradation is more costly.

The data will be utilised to underpin future system extended and optimised performance warranties and business cases.

The project will enable CE to develop internal big-data management skills and factor a better understanding of systems data into its customer offering.

The project will be undertaken in conjunction with a wide range of industry stakeholders to enable CE's sales of E-STOR systems to accelerate.

By factoring duty cycle requirements from international markets CE will enhance its UK and international growth plans.